Comparing and Combining Early Modern Irish and Scottish Land Records: New Transkribus and Natural Language Processing Approaches

Comparing and Combining Early Modern Irish and Scottish Land Records aims to bring the repositories responsible for the Irish Registry of Deeds and Scottish Register of Sasines together with academics, Digital Humanities specialists and user groups to explore how these records can be made more accessible and understandable.

The National Records of Scotland (NRS) and Property Registration Authority of Ireland (PRAI) are the archival institutions responsible for the Sasines and the Irish Deeds respectively. These are among Europe's most comprehensive early modern records relating to the ownership, transfer and financial utilization of land. They offer the ideal basis around which to foster new interdisciplinary collaboration between two internationally significant archives in Ireland and the UK, the HE sector in the respective countries, and engagement with civic and public stakeholders.

The Scottish records cover 1617 to the present and the Irish Deeds 1708 to the present. They offer a unique opportunity for direct comparability over a long duration between two different early modern Northern European societies. Land was the primary political, economic, social and cultural foundation of both societies. The records reflect this centrality. They provide detailed insights into: patterns of land ownership; the marginalisation of religious and political minorities; Ireland and Scotland's international and global commerce; the treatment of women; the functioning of the landed economy; as well as long term trends in place naming, language and land use. The records are of multifaceted relevance to academic and local historians, legal scholars, geographers, place name and family history specialists, historical linguists and paleographers. They are also a major social and civic resource of obvious national and international significance for cultural and heritage providers.

Although the Deeds and Sasines are internationally significant historical and cultural heritage resources, they are largely inaccessible in their current form. The NRS has digitized its records and provides online access to excellent effect. But search capacities remain limited by the legal function of the records which presuppose knowledge of the property and buyer/seller. Meanwhile, PRAI has established a digitisation strategy advisory group in June 2019 and intends proceeding with digitization of the entire volume series of transcribed memorials. With the early years of the Irish Deeds soon to become available in digital form, the project will use a series of workshops to build partnership working between interested stakeholders. It aims to pool, inter-relate and combine expertise, knowledge and resources from Ireland and Scotland. In this way it will provide substantial and enhanced benefits in precisely the way envisaged by the UK-Ireland Collaboration in the Digital Humanities call. The four workshops will be held between May 2020 and April 2021 in Dublin, Edinburgh and Glasgow. They will:

Develop and test a two stage process that:

Firstly, confirms the capacity of Transkribus's text recognition technology (HTR) to deliver consistent, high accuracy (90%-92% match) transcriptions from two differently configured, multiple authored records containing five languages: English; Gaelic; Gaeilge; Latin; and Scots;

Secondly, working collaboratively with TCD's ADAPT Research Center team, the network participants will aim to conceive, develop and test the ability of Natural Language Processing [NLP] to identify textual elements, entity identification and extraction techniques to facilitate the mark up of people, places and other relevance entities identified by user groups.

By the end of the network participants will have identified an timescale for a future multi-institutional, trans-disciplinary grant application which will begin digital bridge building through small-scale electronic data exchange (EDI) centred around entity extraction.

Potential impact
The project's potential is best conceived of in term of indirect and direct impacts.

The project has a built-in outreach capacity through the involvement as partner institutions of two of Ireland and Scotland's major cultural and heritage providers. The NRS and PRAI both have major public service obligations. In the first instance, the proposed networking activities will directly impact PRAI and the NRS by involving their digital service specialists in the development and testing of digital humanities approaches tailored towards the unique character of two of their largest 'hidden' collections. Because material in one repository has already been digitized and a search platform established (NRS), while the other (PRAI) is at the early implementation state of its digitization strategy, the benefits and impact potential are necessarily different.

For the NRS's digital services providers, the network will impact on how the institution might take forward an already large and well developed front facing, public digital presence. The opportunity to work with digital humanities specialists, user groups and academics in the exploration the HTR-led and NLP-led processes has the potential to establish a high level of accessibility of any future online legal register service. Any developmental progress on either of these digital pathways or even a combination of HTR and NLP approaches will be available for up-scaling and use by the NRS as a project partner. The NRS has ambitions to release very large series of its legal records online in the near future (such as minute books and accounts of courts of law and public bodies). However resource constrains mean this will only occur with minimal supporting metadata. A key impact for the NRS arising from this networking project lies in experimenting with how a range of digital humanities applications might help with problems of resourcing front facing online services for its extremely large record streams of early-modern legal registers.

Meanwhile, for PRAI the network enables the inclusion of HTR and NLP digital humanities applications during the formative phase of the design and provision of its digital services. These knowledge exchanges will better inform policy decisions in areas of resilience and accessibility and enable PRAI to avoid problems of silo-ing while developing user-friendly search capacities.

The network project would however also have a direct public impact. This pathway would arise from direct interaction with the representatives of key user groups. PRAI's Strategy Advisory Group enables the project to reach interested stakeholders and non-academic users. The resultant impacts are designed to be mutual. The project benefits from access to the knowledge acquired by local historians, genealogists and legal searchers but, in turn, can respond by factoring into digital humanities approaches what these users believe will produce the best outcomes and most productive impacts.

A key, direct impact pathway involves demonstrating and testing the digital humanities approaches developed over the first three workshops. Involvement in the Scottish Record Association's international symposium in Edinburgh on European Handwriting in April 2021 will enabled the project partners to receive critical feedback and modification suggestions from international attendees. The SRA event will also be open to the public. The project will run an open workshop demonstrating the digital humanities applications developed over the period of the project. This provides the ideal opportunity to engage interested users and obtain reaction and feedback from relevant, informed stakeholders.

Beyond the period of funding, dissemination and impact will be built into the second phase grant bid in the form of a dedicated conference/exhibition thread and public outreach strategy through workshops of the sort trialled at the SRA event.